University of Derby and Derbyshire Wildlife Trust Limited KTP 22_23 R1 - P1

To develop a holistic business and organisational model that will transform the land and habitat management expertise and build capability to operate commercially by providing a range of professional services in relation to biodiversity net gain, wellbeing improvement, carbon sequestration, nitrate and phosphate mitigation.